Research Institute in Science of Cyber Security (RISCS) Phase 2

The Digital Economy is a key part of the strategy for UK economic growth. But as more businesses move into the digital space, they need to be able to protect their assets (such as their Intellectual Property) and processes (such as payment and customer details). Cyber security is one of the 3 core areas in RCUK's Partnership for Conflict, Crime and Security, and the research that will be undertaken under the umbrella of RISCS is focused on developing security solutions that are effective in the context of modern organisations. The provision of accurate and meaningful metrics to measure the impact (positive and negative) of security measures, and developing models and tools for predicting the such impact, is at the core of the our research endeavour. RISCS was intially funded for 3.5 years funded by EPSRC, GHCQ and BIS, consists of 4 projects and a coordination activity. The aim of the coordination activity was to build a community of the researchers involved in the 4 funded projects to engage with each other (to share approaches to data collection, devising and evaluating solutions) and with security practitioners (to understand the challenges they face, and try to apply knowledge and methods developed by the projects). EPSRC has invited an application to continue the funding for the coordination activity for a further 5 years, to enable the community to continue and expand, and serve as a UK hub for evidence-based research aiming to improve cyber security in organisations. The hub will seek to attract funding for new projects on this topic, and offering a home for other projects and individuals conducting research on this topic.

Potential impact
RISCS Phase 2 will be a way of exposing researchers from other disciplines to cyber security problems and current approaches - they will be able to apply their knowledge and methods towards solving these problems, but during these applications discover challenges, and knowledge and methods from other disciplines, that may help to advance their own area. We will enhance the capability of existing practioners by packaging our knowledge and skills and disseminating it in collaboration with the sponsor (GCHQ - CESG runs a certification schem) and professional bodies (IISP, ISSA, SANS institute). Will continue to work with sponsors and government to improve policy and communications about cyber security, and work with interested companies to improve or demonstrate the effectiveness of their products, and make them more competitive.